The Role of Long Non-Coding RNA, CCDC26, in Gene Regulation

The recent discovery of chromatin-associated non-coding RNAs (ncRNAs) has significantly reformed our interpretation of biological gene expression. Only 2% of the human genome encodes protein, but its gene regulatory systems are exceptionally complex. In recent years, the emergence of high-throughput gene technologies such as NGS (Next-Generation Sequencing) has enabled us to uncover novel, non-coding transcripts, many of which are not transcribed from protein-coding regions. Increasing evidence suggests that these regions, formerly referred to, as "junk DNA", constitute a new, critical layer of genomic regulation we are yet to fully understand. There are very few examples of established long non-coding RNA (lncRNA) molecular mechanisms. A large number of lncRNAs have been identified in recent years, but the vast majority have undetermined functions. One such lncRNA is RP11-419-K12. It does not appear to encode a functional protein, but possesses highly conserved regions within its introns suggesting biological function of the RNA itself. Past studies indicate a role in myeloid differentiation. Thus, we intend to begin this project by characterising RP11-419-K12 in an AML cell line, aiming to answer the key questions of its location within the cell, and what the length and sequence is of the dominant form of this transcript in this particular cell line.
The over-arching aim is to determine the function of RP11-419-K12 by applying techniques to determine its interactions, 3D contacts, and the effects of its depletion. Comparisons of results from different cell lines, along with identification of genes that may be regulated by the RNA will help establish a better understanding of transcription and lncRNA function. This could have applications in healthcare and lead to the utilisation of lncRNAs as biomarkers or drug targets.